Trees outside forests: using remote sensing to understand

Understanding social and ecological change in mosaics of agriculture and forests.
What is the role of remote sensing and field data in a range of African agroforestry
landscapes?